Syber Security 3

As a growing company, we are always concerned about the information security within our business. We need to make sure that we are protecting our business against syber security attacks, which is a major concern to us. We acknowledge that having the cyber security innovation voucher would help us with specialist assistance from an external company to identify security weaknesses and implement a secure technology environment to allow us to continually grow securely. We strongly believe this will change the way our business operates for the foreseeable future if our application was successful.